Predicting process behaviour of bio based compostables (Procomp)

A long-established barrier to growth for the global biopolymer industry has been producing a grade of material that is bio-based, low cost and home compostable.

Biome Bioplastics have determined a potential method to produce a material that can be successfully composted at lower temperatures (~25oC), rather than the industry standard temperature (~55oC).

This new grade of material keeps very similar material properties to existing grades of (non-home compostable) biopolymers. This makes it an extremely attractive product within the biopolymer market, with a strong competitive edge - due to more favourable end of life credentials.

Biome wish to conduct further analysis of this material to gain a deeper understanding of the root causes of the changes to the compostability in order to broaden the products that can be exploited using this material. This will enable Biome to refine and monitor key measurements to improve product quality and consistency at commercial scale and exploit additional markets.